The University of Sheffield and Vita Cellular Foams (UK) Limited KTP 21_22 R5

To develop a new way of reusing waste foam by mixing foam particles with adhesives that absorb water, to make a new type of synthetic soil, with many different applications.